ALEAD - Artificial Learning Environments for Autonomous Driving

"ALEAD is a digital environment that provides Autonomous Vehicles a virtual space to learn in and so save money and time for the companies developing those systems.

CGA will produce a testing environment that encompasses sensors, vehicle modelling, and an example autonomous driving system. A candidate autonomous vehicle can be placed into a simulated driving test and will subjected to the most demanding environmental conditions and extreme events; fog, debris in the road and unpredictable vehicles, pedestrians and cyclists.

We believe that by creating a highly realistic simulator of an urban environment based on real road networks and containing a variety of simulated driver behaviours it will be possible to produce results that are good enough to train systems used for driverless cars."